Headseal Oct

Development of a handtool that acts as a temporary repair to an activated fire sprinkler after a fire has been extinguished, (or an accidental deployment of the sprinkler,). Water damage to the content or furnishings around the sprinkler is minimised, but the facility remains fully protected against the fire re-igniting pending a permanent repair.